Unpacking tactility in current packaging design practices: A case for tactile semiotics

To what extent, if at all, do designers and strategists engage use the tactile to make meaning in packaging design practices? And what, if any, could the implications be of an enhanced understanding of tactile semiotics and meaning making processes on packaging design?